Field testing novel sensor systems for time-lapse monitoring of seafloor geohazards at globel test sites.

This project will show how novel sensor systems and autonomous platforms can produce a step change in understanding of sea-bed hugging flows called turbidity currents, which are the volumetrically most important sediment transport process on our planet. Turbidity currents can travel at up to 20 m/s for hundreds of kilometres, and they pose a major hazard to seafloor pipelines, and telecommunication cable networks that carry > 95% of global data traffic (including internet and financial markets). A single turbidity current can sometimes carry ten times the annual sediment flux from all the World's rivers combined. Turbidity currents also form the largest sediment accumulations on Earth, which contain major oil and gas reservoirs. They also transfer and sequester globally significant amounts of organic carbon, and supply nutrients that control deep-sea ecosystem functioning and diversity.